Heat Batteries for Higher Utilization of Solar Energy

Sunamp Ltd and Heriot Watt University have decided to collaborate to develop a step-change technology in the solar thermal field: heat storage based on phase change materials. Solar thermal has been undervalued at domestic levels in the last years, but it is strongly believed that the proposition of a compact system based on Sunamp Heat Batteries will boost the adoption of a technology that has the capability to significantly reduce the fuel bills for hot water generation, even in Scotland.